Governance of decentralized urban drainage: using system dynamics modelling to improve feedback loops between community and city scale.

Building a dynamic interface which learns and adapts between top-down larger strategies and bottom-up decentralized collective responses is critical for resilient urban drainage. Using a multi-dimensional framework of socio-ecological resilience in two different boroughs in London, Enfield and Southwark, the objective of the research is to build a decision-making model to identify the different ways in which diverse information and incentives feedback and influence how community-based blue-green space is created, used and repurposed over time to then B) play with different future-based scenarios to suggest strategies to improve governance of decentralized urban drainage in the borough. This project is part of the CAMELIA project. Building of the model and strategies will be done with key stakeholders in parallel with semi-structured interviews to assess the usefulness of the approach, and to assess the built capacity of the present organizational governance to learn and adapt overtime.